Cockcroft Phase 4

Science has underpinned human progress for centuries. It has improved our quality of life and helps us understand our place in the Universe. The days when important breakthroughs could be achieved by a researcher working alone in a laboratory with minimal equipment are long gone. Now, the most important insights in science demand that researchers work in teams, collaborating between universities and laboratories and across national boundaries, often hand-in-hand with expert industrial partners. They also demand the best and most sophisticated equipment.
The Cockcroft Institute reflects these changes. Its purpose is to research, design and develop particle accelerators, machines that can be used to reveal the nature of matter, to probe what happened at the instant the universe was born and to develop new materials and healthcare tools to improve our quality of life. These machines are at the cutting-edge of technology, pushing to the limits our ability to control and understand processes happening at the smallest scales, and at the speed of light. They range from fairly small instruments built to support the semi-conductor industry, airport security and radiotherapy to enormous facilities providing intense, high energy beams of particles to create and probe the innermost workings of atoms. The global economy can afford only a few of these latter machines and so they demand collaboration between multi-national teams of the world's best scientists and engineers.
The Cockcroft Institute - a collaboration between academia, national laboratories, industry and local economy - brings together the best accelerator scientists, engineers, educators and industrialists to conceive, design, construct and use innovative instruments of discovery at all scales and lead the UK's participation in flagship international experiments. It stimulates the curiosity of emerging minds via the education of the future generation and engages with industrial partners to generate wealth for the community that sustains us.
Established more than a fifteen years ago, the Cockcroft Institute is increasingly focusing its attention on three parallel and complementary activities:
- Contributions to near future scientific frontier facilities based on incremental advances to conventional accelerating technologies
- Ground-breaking research in novel methods of particle acceleration which have the long term potential to yield much more compact types of particle accelerators
- Applications of accelerators to address global challenges in healthcare, security, energy, manufacturing and the environment.